Control of Mastitis in the Dairy Industry

Mastitis is a major endemic disease of dairy cattle. Affected cows demonstrate abnormal posture, increased sensitivity, rapid breathing and heart rate, and a high temperature. It usually occurs as an immune response to bacterial invasion of the teat canal by a variety of bacterial sources present in farms. It is most often transmitted by contact with the milking machine. Mastitis treatment and control is one of the largest costs to the dairy industry and a significant factor in dairy cow welfare.
There are ~40 cases of clinical mastitis per 100 cows. 90% of these are mild (treated by the farmer), 9.8% severe (visit from the vet) and 0.2% are fatal. Mild cases result in 5%
reduction in lactation yield, severe result in a 15% loss. On average, 10% of cows with mild mastitis are culled. In severe cases the risk of culling is assumed to be at least 20%. Costs to British dairy farmers are calculated to be at least £41.8m per year; a typical UK herd loses £1,892 - £4,218 per year to mastitis infection.
Cluster dipping (e.g. with sodium hypochlorite or a hydrogen peroxide disinfectant) plays an important role in minimising cross infections at milking. Treatment is possible with longacting antibiotics, but milk from such cows is not marketable until drug residues have left the cow's system. Chamcotec Ltd has identified gap in the market for a natural combined cluster dip and treatment product.